STARS® Canada - UK Plant-based Protein Innovation

STARS x University of Leeds are producing a delicious, sustainable, locally sourced plant-based burger in the UK. This project brings that V1 to create V2 for the Canadian, UK and Australian markets. The UK-Canadian partners aim to generate knowledge on protein ingredient blending at scale.

This Canada - UK plant-based Protein Innovation project brings a bi-lateral consortium of academia and commercial food partners to bring a much needed whole food plant-based burger to market. The taste, texture and mouthfeel of beef, along with the plant-based lipid structure to emulate an 18% fat content beef burger.

Bringing Canadian crops, whole food plant-based ingredients into the STARS burger with significant experience from the partners in product development, lipids, bindings, ingredients and fortification.

Expertise in this bilateral consortia; STARS UK R&D along with their UK R&D partners at University of Leeds are in a consortium with their Canadian partners led by Sunnydale (Lovingly Made Ingredients) alongside Botaneco, University of Guelph, Saskatchewan Food Centre.